Understanding nonlinear wave-particle interactions in Earth's radiation belts for space weather modelling (Ref: 4253)

The Earth's Outer Radiation Belt is a region of near-Earth space containing high-energy charged particles that are trapped by the geomagnetic field. Whilst we know that the radiation belt environment is ultimately driven by the solar wind, it is very challenging to model these particle populations. The myriad socio-economic risks posed by space weather effects are reflected through its inclusion in the UK Cabinet Office National Risk Register for Civil Emergencies. Accurate modelling and prediction is essential for safeguarding the operational satellites in orbit that underpin modern society - placing a growing reliance on forecasts such as those based on the world-leading model developed at the British Antarctic Survey. This model is now being incorporated into the UK MET Office Space Weather Forecasting Suite - one of 3 space weather prediction centres worldwide. Existing radiation belt modelling and forecasting capabilities rely upon techniques that treat electromagnetic waves determining the electron dynamics as having very small amplitudes. However, recent satellite datasets have demonstrated the prevalence of large amplitude (aka 'nonlinear') electromagnetic waves. Understanding the impact of nonlinear waves on space weather modelling is one of the biggest international challenges in radiation belt science today. In this PhD the student will work towards making internationally significant discoveries about the importance of nonlinear waves in radiation belt and space weather modelling - to ultimately improve forecasting. They will have the opportunity to lead on a project that will make an important contribution to an internationally significant scientific problem with real-world application.